GRAVIA - Contiguous graphene ultra-barrier films for flexible electronic applications

The project will investigate the feasbility of producing very high quality barrier films in MOCON test formats for next
generation flexible OLED and plastic logic display applications.These exhibit ultra low water vapour transfer rates (WVTR)
of less than 1 X 10-5 g/m2 per day using self healing layers of high quality CVD graphene and Atomic Layer Deposited
(ALD) amorphous alumina. The work will explore the neccessary industrial process parameters to ensure the lowest price
point at which the minimum barrier properties can be delivered for the chosen high end application. These resultant
polymer supported barrier films will then be benchmarked against existing barrier coatings in WVTR and mechanical flex
tests. These measurements will also be made traceable by the National Physical Laboratory (NPL) to ensure that the data
claims are correct and meaningful comparisons can be made. The industrial innovation challenge will be producing this
fully flexible, self-healed (contiguous), optically transparent film of 25cm2 (beyond the current state of art 4cm2) in a timely
manner with very few acceptable defects to ensure ultra-barrier performance. The project will utilise advanced
characterisation metrologies and quality control analysis to ensure the iterative development of the films and the resultant
understanding gained from the feasibility studies will be used to model and anticipate future larger film systems and will
also be exploitated where possible by barrier seeking end users and through joint KTN activities to target these
communities.

Potential impact
The project addresses key questions pertinent to industrial materials development for graphene. The project focus is on a
highly promising near term application for graphene, namely barrier layers, but the developed CVD, ALD and polymer
process technology are highly relevant to a whole application horizon of graphene. Our project targets to mature graphene
technology and our project not only presents an excellent business case but at the same time links ongoing EPSRC and
ERC/EU funded graphene research to the developing Graphene Applications Innovation Centre as part of the HVM
catapult led by the CPI and supported by TSB, and brings together a complete value chain of industrial partners. This is
highly relevant to the academic graphene research and is crucial in helping UK businesses accelerate the
commercialisation of new and innovative technologies. We infer that the technology created will yield long-term economic
benefits to the UK, which will accrue as capability grows.
The immediate route to impact of the research is through Plastic Logic via testing by CPI and NPL. Plastic Logic has
brought substantial investment into the UK by attracting a number of international investors. They will take test structures
developed by the project and look at how feasible it is to apply them to their own post processing to fabricate electronic
devices (OLED's and transistor stacks).
The commercial impact of the research is that the industrial end user partner Plastic Logic are targeting the test barrier
films at the tablet and smartphone display segment as the area that aligns with its value generation. IDC (2013) forecasts
shipments for both smartphone and tablet units to reach 1866M by 2017 of which 14.4M are going to have flexible displays
(IHS report 2013). By 2020, flexible display shipments for both smartphone and tablet applications are expected to rise to
93.1M. Plastic Logic is developing manufacturing supply models to address this range of volume opportunities which
include partnering, technology licensing and transfer. It is recognised though that for these types of business models not all
the potential value will accrue to Plastic Logic. Display pricing will be in the mid to low $20s with larger scope for royalties
(~5%) as %margins will be richer and the display will be a higher % element of value. This end market opportunity together
gives conservative projections for potential sales for Plastic Logic of $10M in 2017 rising to $40M in 2020.
The longer term societal impact of our project can be significant in particular through the diverse set of applications that
graphene offers and that promise for instance new form factors in life style electronics and displays, mass sensing
applications in healthcare, security and environmental protection, environmentally friendly solutions for general lighting,
improved military imaging and fire safety.